Polyoxoniobates for Catalysis in Green Chemical Processes

Aims of research:
This project focuses on the development of the polyoxometalates (POMs) as basic catalysts for organic reactions. Overall, we hope to expand the application of POMs as basic catalysts in organic synthesis. Specifically, this project will probe the basic catalytic ability of niobium-based POMs towards the crossed aldol condensation reaction.
Proposed approach:
Primarily, we will synthesise a library of POMs primarily based on the hexaniobate Lindqvist ion. The POMs synthesised will vary in nucleation, counter cation and incorporation of a heteroatom. Initially, we will focus on adapting the synthesis of (TBA)6[H2Nb6O19] as reported by Yamazoe and co-workers via microwave synthesis methods.Synthesis conditions and purification methods of this POM will be optimised by varying the solvent (H2O, MeCN or PhCN), microwave conditions and solvent blends for washing and crystallisation. The general POM synthesis pathway will involve mixing niobium oxide (Nb2O5) with TBAOH (in a specific/desired ratio depending on desired speciation due to activation pH) and solvent. The solution will then be subjected to microwave irradiation (elevated temp and pressure) to form the desired POM which will subsequently be purified and then characterised via FTIR, 17O NMR and Raman spectroscopy.
If the general synthesis pathway highlighted above is unsuccessful, then another route that could be trialled involves forming the aqueous-soluble (TMA)8[Nb6O19] (which has significant literature precedence), then undergoing a counter ion exchange by adding excess TBAOH in solution. There is a possible Hofmann degradation pathway associated with using TBA as a counter ion due to the presence of beta-protons.29 This degradation may lead to proton poisoning of the POM which will decrease the overall anionic charge and hence the basicity of the cluster. Consequently, substitution of TBAOH with a more stable counter cation may be required. Stable organically soluble counter ions that could be trialled include tripropylbenzylammonium groups or amine spirocycle derivatives such as 6-azonia-spiro[5.5]undecane or 6,9-diazonia-dispiro[5.2.5.2]hexadecane (Figure 4). These alternative counter ions have a higher inherent rigidity associated with their structures which may ease product isolation procedures. The amine spirocyles (Figure 4b and 4c) are commonly used by Simon Doherty's group as counter ions; they are simple to synthesise, crystallise well and are very stable / inert towards degradation.
The basic catalytic ability of the synthesised POMs will then be evaluated for crossed aldol condensation reactions. We will determine the catalytic performance of the POMs by monitoring the conversion and selectivity over time using NMR spectroscopy and LC-MS.
Density functional theory (DFT) studies will be utilised to enhance our understanding of the stability of the synthesised POMs and the charge density within the molecular orbitals of the surface oxygen's on the clusters. DFT will also inform how incorporation of heteroatoms within the cluster effects the anionic charge on the surface oxygen's, the surrounding orbitals and the net stability of the POM. Theoretical mechanistic studies for the base catalysis of the crossed aldol condensation reaction can additionally be conducted. Overall, these theoretical studies will aid us in tuning the basicity of the POMs and understanding how POMs act as basic catalysts.
We will also explore the feasibility of immobilising the POM catalysts onto silica (SiO2) supports using ionic liquids. Immobilisation of the POMs onto silica would allow for the heterogeneous catalysis, meaning multiple reactions in succession, leading to a huge increase in catalytic efficiency.